Wales' Dirty Secret: Investigating the Level and Organisation of Waste Crime in Wales

Criminologists are increasingly interested in 'green criminology', but current academic discussions centre on global environmental harms. There is limited research that explores empirically the level and nature of high volume, routine, offences like waste crime, particularly in Wales. The research will investigate waste crime as an exemplar of high volume, routine green crimes and will use existing theory of crime scripts to explain the organisation of waste crime and the intended and unintended consequences of enforcement and regulatory approaches.
As an environmental professional for 12 years, the student will utilise well-established networks to gain the required access and data to conduct research. The research will add a new dimension to green criminology and has significant relevance beyond academia. The student's working knowledge, with the support expressed by policy makers and practitioners in Natural Resources Wales (NRW), will ensure the research influences future policy and regulatory responses.